Efficient & Reliable Transportation of Consignments (ERTOC)

ERTOC will enable freight users and operators to make more informed choices based on the efficiency and increased awareness of the true financial and environmental cost of transporting goods.
This will be realised through the development of a standards based open architecture data hub integrating the following logistics related functions:
1) Multi-modal consignment tracking
2) Capacity sharing (transport sharing)
3) Multi-modal optimisation (transport mode selection)
Data from each of these functions (each with their own specific requirements) will be provided via a platform independent, open application programme interface (API). Data fusion and analysis will provide a substantial opportunity for partners to demonstrate the power of the ERTOC concept through the above applications that enable customers to improve the efficiency of their business. A specific benefit of this type of system will be shown through the development of application functions that calculate the actual carbon shipping cost of consignments, providing opportunities for carbon tracking over a number of transport modes.
The project will use analysis and classification techniques developed on the innovITS facITS project to assess the data security of the system to inform the architectural design. A thorough security assessment of the system (and the facITS classification/analysis process) will be undertaken and this will lead to suggested modifications of the system and process